University of the West of England and BPM Contracting Services Limited KTP 24_25 R1

To develop and implement a novel organisation-wide quality management system for a growing construction SME, through distributed leadership development, customer relationship metrics, digital integration of systems, performance benchmarking, and employee training for retention and continuous improvement.